The University of York and Smith & Nephew Medical Limited

To implement model based methods and tools which enable effective working partnerships with external partners for developing medical devices and incorporate state of the art risk and safety case management facilities to assure utmost quality and safety.